Project DragonFly – Cryogenic Hydrogen Valves for Aerospace

Project Dragonfly will develop a cryogenic liquid hydrogen (LH2) flow control valve for use on the next generation of zero emission aircraft. The Aerospace Technology Institute (ATI) identifies LH2 as the most promising solution for cost-effective zero-emissions flight.

The project tackles a key barrier to the roll out of LH2 aircraft, lack of suitable valves, current solutions suffer from issues with flow capacity, size, weight and cycle life, or are susceptible to dangerous external leakage through worn valve stems. Making them unsuitable for hydrogen aircraft.

Project lead Actuation Lab will work with Cranfield University to design the Dragonfly valve to meet customer/end-user specifications, developing the valves from TRL3 to 6 for ground-based demonstration by 2027\. Enabling hydrogen aviation through development of a hydrogen fuel valve without compromise.